Development of next generation disruptive mega-casting technologies for green and sustainable transportation vehicles (MegaCast)

The project aims to develop disruptive world-leading high pressure die casting (HPDC) technology and Aluminium (Al) alloys with 100% use of recycling for manufacturing light-weight, highly-integrated extra large-size(mega) castings in transportation vehicles. The state-of-the-art technical solutions will provide the UK metal manufacturing and automotive industry the sharp edge in combating CO2 emission in the metal manufacture and transport sector.
Global warming caused by Green House Gas(GHG) emission is the most challenging issue for the Earth’s ecosystem and sustainable development of human society. In the UK, domestic transport remains the largest source of GHG emissions, accounting for 29.1% of the UK’s total emissions in 2023(384.2 MtCO2e). To mitigate and reduce GHG emissions in transport, maximising the uses of lightweight materials and highly-integrated light structures in vehicles is the most effective solution to reduce energy consumption (hence less CO2 emission) and to compensate for the extra weight added by batteries in electric vehicles.
Among all existing manufacturing technologies for automotives, HPDC of Al and/or Mg alloy lightweight structures is the most process efficient and cost-effective mass production technique. However, huge technical challenges exist in HPDC for producing extra-large cast components in the size of 1.5 - 2.5 metres. There is a significant lack of knowledge in the manufacturing process as much of the knowledge and guidance obtained from small-sized castings is no longer applicable. The highly transient flow dynamics, heat-transfer and solidification behaviours of the melt inside the die cavity with very long flow distance, complex and multiple-directional channels are significantly different to those of small/medium-sized castings. Fundamental understanding of those highly transient dynamic behaviours in the HPDC process, especially when using Al alloys of 100% recycling and HPDC die cavity with purposely-designed micro-featured surfaces, are paramount important for producing complex-shaped mega-castings with high structural integrity at minimum cost and maximum efficiency.
Through the joined efforts of the investigators from the Brunel University London (BUL), the University of Hull (UoH), and the University of Edinburgh (UoE), this project will explore a new frontier in HPDC technology. We will systematically investigate the Al alloys with 100% use of recycled materials and explore micro-featured patterns on the surface of die cavity for the purpose of minimising the direct contact of flowing melt with the die surface and therefore maximising the flow length to increase the size of castings. Building upon the new scientific understanding and discoveries (i.e., how micro-patterns can significantly affect melt flow and solidification), we will develop novel strategies and disruptive solutions for HPDC to make highly integrated mega-castings for automotive industry.
We have assembled a very strong team of 6 investigators with excellent research track records in Al alloys, HPDC process, materials characterisation, micro-featured surface design, ultraprecision machining, in-situ studies and modelling of multiphase fluid dynamics and solidification. We will lead 4 PDRAs to tackle the challenging scientific and technological tasks via 5 interconnected, cross-supportive work packages.
The research will produce new systematic knowledge and world-leading technical know-hows for disruptive HPDC technology. The successful implementation of these new technologies will greatly enhance the UK manufacture industry’s global competitiveness and help to secure the future prosperity of the UK automotive industry, which directly employs >198 thousand people and over 813 thousand across the wider automotive industry and supply chains, and contributes £93 billion turnover and £22 billion value to the UK economy.